MSS Lasers - Proof of Market for indigenous fibre lasers & hybrid industrial cutting machines

Established in 2003, MSS Lasers have become leading specialists in the sale of fully
reconditioned laser cutting systems and UK market leaders in the supply of high pressure
nitrogen generation equipment to the laser industry.
While the bulk of the market for industrial cutting systems still use CO2 lasers, the significant
benefits afforded by fibre lasers means that they are rapidly gaining market share. Despite the
rapid penetration of fibre lasers in industrial cutting applications, the UK has no capability to
manufacture them; the fibre lasers upon which the UK materials processing industry relies on
are all imported. MSS seeks to develop an indigenous fibre laser manufacturing capability,
and plan to develop a novel fibre laser solution that has the potential to significantly lower the
cost of fibre laser cutting machines.
The development of such products carries significant technical and commercial risk for a
company the size of MSS. To mitigate the commercial risk, MSS seek to better understand the
addressable market size, as well as the needs of potential customers. The proposed 6 month,
£26.6k Proof of Market study will qualify existing market segments and investigate new
usage cases that could result from a low cost fibre laser industrial cutting system. The Proof of
Market study will also allow MSS to produce an initial system specification around which
future design work can be based.